Elucidating how the brain develops from stem cells using revolutionary imaging technologies at single molecule and cell resolutions

The overarching question and technological gap: Understanding how the brain and its full neuronal complexity develops from a limited number of stem cells is one of the most important questions in modern biology. A number of animal RNA viruses are known to infect the brain and affect neural stem cell behaviour, but their mechanism of infection is still poorly understood. The Davis lab has been using the highly accessible fruit fly model to address these questions by applying novel imaging technologies for direct visualisation of all the individual molecule transcripts in every cell in a whole brain (single molecule FISH), and live cell imaging of a developing explanted brain. The huge number of regulatory genes involved in regulating the stem cells, presents us with a major challenge for understanding normal development and the effects of RNA virus infections: visualising the expression of such a large number of genes and their mutations is not possible with current technologies.
The Project: We propose to fill this technology gap by leveraging existing hardware and software technologies and know-how in a highly interdisciplinary collaboration between the Davis lab and Martin Booth, one of the few world leaders in adaptive optics and rapid confocal scanning technologies. We will build an affordable very fast confocal microscope with a small footprint, dedicated to prolonged live cell imaging of explanted brains in 3D, as well as to rapid 3D imaging of multiple single molecule FISH samples simultaneously. Once built the microscope will have many applications, but will initially be used primarily for this highly interdisciplinary project. Depending on the background of the student, the work will involve a balance of optical engineering / biological experiments / data analysis. The student will have access to world leading training and collaborations through Micron Oxford to all the relevant expertise required for these three disciplines.
Specific Aims of the Project:
1) Build a bespoke, laser-free, confocal microscope based on the Clarity spinning disc with unprecedented speed and high throughput capacity.
2) To undertake a systematic live analysis of the phenotypes and expression of numerous key factors already identified as required for correct stem cell behaviour.
3) To use this system to track at the single molecule and cell level the early stages of infection of a model insect RNA virus (Sinvis) in the insect brain.
(ii) The location(s) of the organisation(s) in which research will be carried out, noting that all iCASE students are required to undertake a placement with the non-academic partner organisation of no less than twelve-weeks duration.

Location of the Project:
The project is highly interdisciplinary. It will be based in Biochemistry, but will involve collaborations with optics and software engineers in the Department of Engineering Science (5 minute walk from Biochemistry). The student will also spend some time every year at the collaborating Oxford spinout company, Aurox Ltd., (the non-academic partner) for a total of twelve weeks.